Manchester Metropolitan University and Aquacheck Engineering Limited

To extend the range of ‘smart’ products for the water industry by developing a hand-held, inexpensive, rapid sensing device for testing the concentration of lead in drinking water which has sector-leading accuracy and lower limit of detection capability.